Words Behind Closed Doors: The Harm of Private Hate Speech

Recently, scholars have offered two challenges to the position that free speech is of such
high value that it should not be restricted. Waldron (2012) argues that hate speech
threatens accepted principles of justice, while Langton (2009) contends that pornographic
speech constitutes harm. If we care about equality and want to avoid harm, their arguments
imply, these speech acts ought to be restricted. However, the authors do not clarify
whether their arguments cut across the liberal distinction of public and private speech. The
aim of my PhD project is to show that private hate speech fulfils the conditions to threaten
equality and constitute harm to at least the same extent as its public counterpart.
Consequently, if we take seriously the justification for restrictions of speech that follow,
we have to reconsider the political and legal protection of private hate speech.
Private hate speech ranges from racist dinner conversations to hateful Facebook
group chats. Waldron himself offers an argument in favour of restricting public hate
speech yet fails to appreciate its radical conclusions for private life (Langton 2016). He
suggests that hate speech threatens citizens' knowledge of living in a society where
everyone subscribes to the principles of justice. But private hate speech can have this effect
even more intensely: a single message can make someone doubt whether others think of
them as equal. This lack of knowledge is amplified by an actual lack of egalitarian thinking
in society. Even if the victim does not read the messages, hateful private groups chats can
reassure their participants that their fantasies of an unequal society are legitimate. Private
hate speech threatens equality in equally significant ways as public hate speech.
Feminist theorists (McGowan 2009, Langton 2009) further suggest that some
speech acts constitute harm: speech itself ranks people as inferior. Applying this argument
to private speech may seem less straightforward: the speaker needs a certain authority to
rank, which private speech can lack. Here, the context of speaking in private becomes
important. The seclusion of private speech from intervention by others can create the same
authority-relations between those who utter hate speech and their victims, rendering
private hate speech directly harmful.
Does this radical extension of existing arguments mean that we still ought to
protect private hate speech? The special status of the private realm is often defended on
the grounds that it allows for autonomous development of ideas without the threat of
governmental intervention. Okin (1989) and Chambers (2008) have, however, shown that
'private' aspects such as culture or family power structures influence the autonomy citizens
display in the public realm. We have to ask: whose autonomy counts - that of the hateful
speaker or that of the victim? In a world where public hate speech is restricted, but private
hate speech rages on, would minority members really be autonomous enough to act as
citizens of equal standing? These considerations, I suggest, provide strong reasons to
extend legal restrictions onto private hate speech.